The Economics of Sacrifice

Britain and its allies' ultimate success in World War I is largely attributed to the economic strength of the Triple Entente and the wider access to capital markets, particularly that based in London.
The project involves study of more than 1,300 volumes lodged at the Bank of England revealing the identities of those who purchased the securities that allowed Britain the financial resources to prosecute the war. Who were these people and why did they buy the bonds is one of the key questions I hope to answer.